LBNE and the Fermilab Liquid Argon Detector Programme

Potential impact
Please refer to the main proposal.

Specifically for the Liverpool neutrino group, we have a strong track record in developing applications from detectors and ideas generated for our basic research:

1. We have developed and constructed an antineutrino detector based on the technology of the T2K Near Detector ECAL (plastic scintillator bars with wavelength shifting fibers and MPPCs) which has been funded by grants from STFC (Follow-up and recently Mini-IPS), the Royal Society and private investors. The detector is at the time of writing operating in the Wylfa Power Station grounds and will monitor the planned power-up cycle in the next few weeks.

2. Working with colleagues from Academia, Industry and Government (ETH Zurich, Padova, Insumbria, CAEN, ARKTIS, Irish Revenue Commissioner) we have developed with EU funds a transportable neutron detector able to detect Special Nuclear Materials, which is at the time of writing being tested by the relevant security personnel at Heathrow Airport.

Our in-house LAr TPC R&D together with the specific activities to be carried out in terms of the research proposed here will lead to high-sensitivity, high-resolution detectors for potential use in the health and security domains.